Next generation machine learning & VR solutions for document analysis, classification and knowledge extraction

Leapian is an early stage company developing advanced knowledge management software that originates from the founder's research at Cambridge University. Leapian's vision is a product called "Readalo", in effect an application that can "read" and understand a large quantity of research papers and support a student or researcher with assimilating large quantities of knowledge.

Leapian have developed a number of component parts of this application, however, the key challenge remains on the ability of the software to understand and differentiate the different parts of a scientific paper (i.e. identify the title, abstract, column structure, headers/footers etc...). Another key challenge is how the user interacts with the large amount of knowledge extracted from their papers. Leapian wish to develop two new advanced pieces of software:

* An intelligent (machine learning) system that can read and understand the layout of any academic paper
* A virtual reality solution that enables the user to interrogate and explore the knowledge extracted from their papers to enhance understanding, learning and the assimilation of knowledge.

This project is aimed at allowing Leapian to develop these machine learning and virtual reality features in their software. The project will focus on the development of these new advanced features, testing and evaluation of the new software followed by testing of the software with a panel of carefully selected students & researchers (i.e. target users).